Aut Not Out Innovation Voucher 9

Our team developed an artificial intelligence-based solution that will enrich the lives of children affected by autism spectrum disorder and their families. We designed a unique dedicated diagnostic device for analysis and interpretation of brainwaves, which assists people with autism to communicate, learn in a more coherent way and understand others.This elegantly designed but complex system serves the purpose of assisting living while providing an open data platform for shared behavioural research and real-time diagnostic.